Pericyte-mediated vasoconstriction and hypoperfusion in Alzheimer's disease (AD)"

To clarify the mechanisms of pericyte-mediated cerebral hypoperfusion in AD, pericyte content and activation will be assessed immunohistochemically and biochemically in human brain tissue, and by multiphoton imaging and electrophysiology in cultured human cells and transgenic mouse models under conditions stimulating AD and chronic hypoperfusion."